Aston University and MW (Polymer Products) Limited

To develop a maintenance and repair solution for metallic pipes in the gas and water industry. To extend operational life using innovative polymer formulations to reduce supply disruption and create both energy operational cost savings for utility networks.